Early predictors of cognition in children cooled for neonatal hypoxic-ischaemic encephalopathy

Cooling infants after birth asphyxia reduces death and cerebral palsy however around 1/3 of cooled infants have cognitive impairment at school-age. Early markers of later cognitive performance are needed for targeted early interventions. This study will determine relations between early movement and later cognition and examine the association of serial EEG and advanced brain MRI with early movement and early social cognitive ability in a prospective cohort of cooled infants.